LOGIC

Bring together leading expertise for the development of a multiplex rapid immunodiagnostic for the detection of 7 key antibiotic targets (4 family groups) of significant relevance considering current legislation for honey and seafood. We will deliver a prototype kit for the surveillance of the food supply chain. The kit will consist of a user friendly multiplex diagnostic tool with a quick step universal sample preparation for the rapid simultaneous detection of a unique combination of antibiotics.